Characterising extrasolar planets with the Next Generation Transit Survey

The Next Generation Transit Survey (NGTS) is a wide-field photometric survey consisting of an array of 12 robotic telescopes operating at the world's premier observatory site in the Atacama desert at La Paranal, Chile. NGTS works by observing the periodic dips caused by a planet as it transits across the face of its host star. Designed to achieve unprecedented photometric precision for a ground-based facility, NGTS has enabled the discovery of a wide range of exoplanets. These include 'monster' giant planets around red-dwarf stars (where the formation of such a planet is challenging to explain), exposed planetary cores, as well as planets as small as 3 Earth radii.

This PhD project focuses on the identification, follow-up, and confirmation of planet candidates identified by NGTS. This includes the use of other facilities that can provide constraints on the planetary mass that, alongside the radius estimate that can be gleaned from the transits observed by NGTS, enables the bulk composition of the candidate to be determined. This then allows us to answer the question, "is it a fluffy gas giant, or a rocky/silicate super-Earth?". Through the discovery of more planets we aim to further build and explore the wide diversity of systems known, which will enable scientists to better identify trends between, for example, the planet hosting star's features (such as composition, age, luminosity, or magnetic activity levels) and planetary parameters. The project also aims to focus on some of the longest period planet candidates so far identified by the NGTS consortium, which represent some of the coolest transiting exoplanets known. Characterising these planets are important in order to constrain theoretical models of planet formation and evolution, and may also provide excellent targets for future planetary atmosphere characterisation.

In order to do this, sophisticated data analysis techniques (including machine learning processes) will be applied in order to tease out the sometimes subtle signatures that such planets induce against a background of noise.